Experimental discovery of new three-dimensional covalent organic framework

This project will explore the synthesis and characterisation of new
covalent organic framework (COF) materials which lay intermediate
between amorphous porous polymers and crystalline porous metal
organic frameworks in that COFs are entirely organic but have
crystalline structures. The advantage of crystalline materials is that
they have well-defined homogeneous environments which are easier
to characterise and understand, thus enhancing the ability to design
materials for specific applications. Three-dimensional covalent
organic frameworks built from strong chemical bonds are rare, and
would be important in a range of applications.
The project will develop the amide framework-forming chemistry
reported by the group1, and develop related approaches that
reversibly form strong covalent bonds to make robust networks. The
materials will be evaluated for applications in catalysis, separations,
gas storage and ionic conductivity. The project will make use of
robotic high throughput methodologies to explore a wide range of
chemical space.